HLF Solutions - Feasibility Project

Water and energy are crucial resources within agriculture. Increasing energy costs and growing concerns over supply chain disruptions of both resources make it paramount that we look for solutions to potential future crises. We believe that the solution lies within harnessing the power of rain water.

HLF Solutions are developing an innovative rain water collection system with an integrated water turbine which will not only collect thousands of litres of water per year but will also generate electricity every time that water is used.

Our system simplifies installation which in turn helps farmers access this highly efficient renewable technology quickly, and at an affordable price.